Ulster University and Ulster Engineering Limited KTP 24_25 R3

To develop an advanced, smart shredder for intelligent waste reclamation, marking a significant leap in Ulster Shredders' product offerings and revolutionizing the shredding industry by integrating machine learning and artificial intelligence into shredder design and control, reshaping usage and enhancing performance and efficiency whilst driving substantial innovation in waste management.